Data-Driven Modelling of Compressor Stall Flutter

In this project we have applied data-driven techniques for the computations of aerodynamic damping of turbomachinery, which is a first application of such approaches to this topic. The outcome of this project can be used by aero-engine designers to assess flutter stability at design.